Autonomous Collection and Analysis of Airborne Spores to Protect Fruit Crops

Apple scab and downy mildew are devastating diseases of apple orchards and vineyards, respectively. They are spread by airborne spores and, if left untreated, cause significant losses to growers. Currently, growers control these diseases by frequent applications of fungicides (up to 15 treatments annually in apples and 10 in vineyards), which are costly to the grower, can adversely impact the environment and are increasingly unacceptable to many consumers. Growers and agronomists use weather-based disease risk forecasting tools to identify when the crop is at risk of infection, though these tools give frequent false positive and negative signals, resulting in both under and over use of synthetic pesticides. The outcome of which are unnecessary costs for the grower when sprays are unneeded (false positives) and disease emergence/increase when they are not used (false negatives). The risk forecasting tools do not currently take into account the presence of spores which spread disease.

This project will demonstrate the feasibility of using spore measurements to indicate to growers when the disease is moving into their crops. The SporeSentry (Optisense) instrument is a prototype battery-powered, automated spore sampling and testing device that comprises a multi-functional microfluidic cartridge that separates spores from the air, breaks up the spores to release the DNA and performs DNA based tests for the specific disease targeted. The instrument is connected to the mobile network to transfer data in real-time. The project will test the feasibility of using real-time measurement of spores moving in a crop to predict disease. In addition we will value engineer the consumable cartridge to make it as affordable as possible for uptake in the agri-tech sector.

Linking information on spores to risk forecasting tools that predict when conditions are conducive for infection and indicating this to the growers/agronomists in real-time is a significant innovation which could massively change our use of pesticides. This will lead to both a decrease in unnecessary spraying when risks are low and improvement in precision application and fungicide choice when the risk of disease is high.